Bioinspired design optimisation of bioceramics

This interdisciplinary PhD project will investigate the relationship between nano- and micro- structures and micromechanics of human enamel-mimicked highly textured bioceramics as well as human dentine-mimicked hierarchical bioactive ceramic scaffolds. The objective is to elucidate the structural and mechanical key factors that affect the integrity, in particular the fracture behavior in bioceramics as fabricated by innovative processing and manufacturing.
The successful candidate will engage in the in situ characterization activities, using advanced experimental mechanical microscopy techniques available at the Department of Mechanical Engineering Sciences at the University of Surrey, including TOF-SIMS, XPS, SPM, EDX, EBSD, STEM, TEM, FIB-SEM tomography, FIB-DIC micrometre residual stress mapping and analysis, as well as synchrotron X-ray methods. These will be combined with modelling to provide systematic means of explaining the toughening and fracture mechanisms in the fabricated bioceramics. The ultimate objective of these activities will be to understand how the strength and toughness can be better controlled via microstructural optimization, and hence direct the manufacturing and processing towards the development of new bioceramic products.